Aston University And Black Pepper Software Limited

To develop and embed data analytics based on multiple statistical models to enable the development of new products, revenue models and business sectors.